"Enhance Vessel AI" - Predictive maintenance for improved vessel performance and health optimisation using machine learning

The project will develop an AI powered software tool to provide early warning of vessel performance and health degradation based on a combination of real time vessel measurements and digital records of defects and maintenance activity. The tool learns from historic data for any vessel and can be deployed with minimal setup from the end user customer.

The tool builds upon the existing capabilities of project Lead AST Reygar's BareFLEET system together with partner Crewsmart's fleet management and planned maintenance software. CTV operator Seacat Services and ORE Catapult will both contribute to feeding in end user requirements as well as advising on the technical approach. The project brings together machine learning / data analysis techniques applied to vessel measurements together with real world insight from actual vessel maintenance schedules.